Severe infection outcomes among cancer survivors in the UK

Thanks to improvements in cancer detection and treatment, many people now live for years after a cancer diagnosis. However, there is a need to better understand the potential medium- and long-term adverse effects of cancer and its treatments. Infections are a significant cause of morbidity and mortality in cancer survivors, but there is a lack of good evidence on the links between history of cancer and risk of infections. Infections are of particular concern for patients diagnosed with haematological malignancies, such as lymphoma, leukaemia and multiple myeloma due both to the inherent immune defects related to the cancer and the immunosuppressive effects of treatments.

This project will utilise large-scale databases of routinely collected electronic health records to better understand the association between cancer survivorship and infection, with a focus on haematological malignancies. The PhD aims to determine whether cancer survivors have a higher risk of infection than non-cancer controls, and, if so, by how much and for how long following diagnosis. The work will involve key methodological challenges, including deriving appropriate variables from real-world data, identifying optimal comparison groups and applying appropriate statistical techniques.

Skills that will be demonstrated by the project:
* Data analytics - analysing large population-based datasets to provide insight into the risks of infection following a cancer diagnosis.
* Statistics - real-world data requires advanced methods to avoid potential biases that could impact outcomes.
* Breadth of knowledge - a factor that is known to have a large impact on the risk of infection for cancer patients is the treatment received. The treatment landscape for haematological cancers has evolved remarkably in the past 10 years, with CAR-T cells (a type of advanced cell therapy) and bispecific antibodies (a type of immunotherapy) at the forefront. By working in a multidisciplinary team, this project will gain input from clinicians working with these novel treatments to identify priorities for research within this setting.